Scalable Voice AI system to improve contact centre efficiency

Neural Voice is an AI Start-up leading the charge in revolutionising telecoms for businesses facing the daunting task of meeting modern consumer demands with limited resources and outdated technology. The industry's fixation on chatbots and simplistic AI responses has shown effort but falls short of delivering the nuanced interaction of a real human conversation.

We've keenly observed the limitations of traditional AI and chatbot solutions, recognising their inability to satisfy the consumer's need for instant, personalised voice communication. To address current challenges, we are developing a breakthrough voice AI platform, designed for B2B enterprises, that brings the fidelity and warmth of human conversation into every customer interaction, without the associated high costs.

By marrying the latest AI technologies with our unique, proprietary intellectual property, we are creating a voice conversational AI that doesn't just mimic human interaction; it replicates it in real-time. This innovation allows businesses to scale their customer service efforts affordably, ensuring every call is as engaging and personal as a face-to-face meeting.

Neural Voice sets a new standard in customer communication, offering the immediacy and personalisation of human conversation through voice AI.